Feasibility Study on Spring Chamfering Automation

Compression springs are used in a wide variety of industries and particularly in transportation products. The requirement for high quality springs has increased significantly due to the greater demand of improving energy efficiency. Currently, spring chamfering is a bottleneck in the production process as it is a manual process which is slow and costly and quality is difficult to guarantee. This feasibility study seeks to address this problem by investigating the potential for a fully automated spring grinding system, with online quality checks and adaptive control mechanisms. The ambition is to ultimately increase productivity 6-fold whilst improving quality assurance significantly increasing production capacity to meet market demands. This innovation will allow new markets to be opened up as well as securing existing markets providing economic growth in this sector and will enhance the UK's capability in spring manufacture.